Improving drug delivery to the lung as a function of excipient choice

The aim of this project is to use a combine a range of analytical techniques with relevant in vitro models to gain an understanding of the effect that excipients of interest to the industrial sponsor (Croda) have on the performance of inhaled drug formulations, and particularly on their stability, aerosolisation performance, and fate of active ingredient once deposited in the lungs.

Excipients are inactive (not aimed at achieving therapeutic effects) ingredients added to therapeutic products in order to facilitate different properties. In the context of formulation technologies for
the lungs, currently only 20-30% of the dose released from inhaler devices are depositing in the respiratory tract. The use of excipients to improve inhalation performance is a viable option, however the range of excipients currently approved for respiratory application is very limited due to toxicity concerns. This prevents the development of formulations with improved deposition in the lungs or modified drug release. Furthermore, how excipients influence the performances of inhaled medicines before, during and after administration to the patient is still largely unknown.

Specific objectives of this project are to: (i) assess stability of formulations using novel excipients form the industrial partner by monitoring drug-excipient interactions upon storage of the formulations, (ii) compare formulation attributes of inhalation formulations containing approved versus novel excipients from the indusrial sponsor, (iii) assess the impact of the novel excipients on the efficacy of delivery in vitro using in vitro lung tissue models, and (iv) evaluate the optimised formulation in cell culture models relevant to the lungs, including performing in vitro toxicity and permeability assays.

It is expected the project will be a first step towards a regulatory approval of a broader range of material / excipients for the inhaled products and an improvement of drug delivery to the lungs. The project will be one of the first studies looking at the impact of so called 'inert materials' on inhaled drug performances. It is likely to demonstrate that those excipients are in fact not inert and can help improving drug delivery to the lungs. On the long term, the project could result in a larger range of excipients being used in inhaled medicines with the potential to tailor the formulations to the disease and patient being treated.

The project most closely aligns with the 'Novel Materials' theme of the CDT. The excipients to be tested will be provided by the industrial partner (Croda). They are either excipients of high purity or novel entities that have never been used in formulations for inhalation previously. In that respect, the formulations that will be developed during the project are also novel and could lead to the development of new medicines for the treatment of lung diseases by inhalation

Potential impact
Society needs better medicines and requires scientists trained in new ways to develop these therapies towards the clinic. The pharmaceutical industry demands a culture change in research training to equip the next generation of leaders with the breadth of skills to translate the most innovative scientific concepts. The proposed CDT will deliver these leading scientists, highly-trained in interdisciplinary areas central to the EPSRC Healthcare Technologies priority whilst at the same time generating high impact research data and exploitable results. These outputs will benefit the Pharmaceutical sector, both 'big pharma' and SMEs, as well as underpinning key advances central to EPSRC Themes in Healthcare Technologies such as Diagnostics, Therapeutics and Medicines. Partners in the proposed CDT, including three of the world's largest pharmaceutical companies, have helped to shape this proposal to ensure maximum relevance in a time of rapid change in the industry.
The CDT will specifically address a key need, highlighted by the Association of British Pharmaceutical Industries' (APBI) to reverse 'the decline in skills among young people training for careers in science (which) has a serious effect on the development of a knowledge-based industry'. Impact for university and industry partners also includes generation of IP-protected product opportunities. We anticipate a number of new patent application filings to cover inventions in high throughput material selection, self-assembled drug carriers, engineered in vitro models of diseased tissue, and new properties and therapeutic outcomes of specifically formulated biotherapeutics.
By building multisite, multidisciplinary teams through translation-focused collaborative projects, the CDT will further advance mutual benefits to industry and UK society. In 2007, the Gross Value Added (GVA) contribution per employee within the pharmaceutical industry (£233,000) was ~ 3.5 times than the GVA of other high-tech sectors in the UK. Scientists and engineers comprise 42 % of the pharma workforce, indicating clear economic impacts of high-level PhD training in this area. Transfer of knowledge and technology into the Healthcare sector, enhances treatment options and quality of life for patients and carers. Improvements in pharmaceutical science and enhanced academy / industry pathways to translation are important across many other industry sectors: the UK market for formulated products is worth around £180bn a year, with a potential in emerging overseas markets of around £1,000bn (Chemistry Innovation KTN Strategy Report 2010).
Impact beyond the industry sector is expected via outreach activities and engagement of CDT students and staff, in for example, After-Schools clubs and media activities. The subject base for the proposed Centre i.e. Nanomedicines, and the link between academic and industry partners, offers many opportunities for positive public engagement. The applicants have a track record, (e.g. in the award-winning 'Test-Tube' web videos), of showing how pharmaceutical science is pivotal to the development of new medical breakthroughs. Highly motivated and enthusiastic CDT students have demonstrated, (e.g. at EPSRC Showcase events) that their training enables them to be powerful ambassadors for their universities, industry partners and EPSRC.
Impact activities will be embedded throughout the CDT via continual training, monitored via IP and Knowledge Transfer Review meetings of the CDT Steering Group and Advisory Boards, and further encouraged through consultation with Outreach and Impact Champions appointed in Nottingham and UCL as part of EPSRC Impact Acceleration Accounts (IAA). Prof Alexander is Academic Lead for the IAA in Nottingham and so is well-placed to encourage impact activities in the CDT.
The longer-term impact of the CDT will be a sustainable future for the the UK pharmaceutical science base, leading in turn to wider healthcare and societal gains.